Reconstructing the glacial history of marine basins in West Antarctica

Combining novel interrogation of geophysical, satellite and field-acquired data, this project will assess the stability of
each of West Antarctica's sectors by looking at the history of the ice itself.